iWESH - Integrated Whole Energy Storage with Hydrogen

This 12 month technical feasibility project tests the opportunity for an innovative whole system approach to

solve the trilemma of improving energy security from increased deployment of renewable generation which is

otherwise grid constrained, providing an overall improvement of the commercial viability of renewable

generation, and reducing the cost of producing "green" hydrogen particularly where additional grid costs are

incurred, such as farms and remote locations. It creates a technically validated, detailed model, based on using

a novel control system, that balances energy generation and use on site that is connection compliant to the

parameters stipulated in Engineering Recommendation G83/3, enabling real time cost, grid balancing and peak

shaving capability to store and produce low cost hydrogen. The project, led by ULEMCO Ltd with partners

Revolve Technologies and Clean Power Solutions, takes the current individual system components (already

installed at Springbank Farm, Cheshire), adds SMART on board vehicle storage, low cost h2 refuelling, and then

gathers real use data to define, quantify and validate the optimum operating value of the whole system.